Renovagen Transportable Solar Generator - PoC

Renovagen Ltd is developing a transportable solar power plant capable of producing 10 times more power than existing solutions. Our vision is to drive a simultaneous reduction in off-grid energy costs and carbon footprint in a number of different industries - including military, government & disaster relief, telecommunications, construction and events.